NERC-NSFGEO: SnøTroll: A Norwegian, American and British Contribution to Antarctica InSync

Antarctica contains enough freshwater to raise global sea levels by 70 metres, and nearly all of it arrives as snowfall. Yet, we still do not know precisely how much snow falls across the continent—particularly in East Antarctica. This knowledge gap represents one of the largest uncertainties in global sea-level rise projections.
SnøTroll is a collaborative research project that brings together researchers from the UK, Norway, and the United States, aiming to address this uncertainty by improving our understanding of atmospheric processes in one of the most remote and least-studied parts of the world: Antarctica’s escarpment regions. These steep and complex landscapes—characterised by a mix of snowfields, bare rock, and blue ice—play a key but poorly understood role as a gateway for moisture and energy transfer between the Southern Ocean and the Antarctic interior. In doing so, they influence weather patterns, snowfall, and surface melt.
SnøTroll will leverage the infrastructure and observations from the new year-round Integrated Cloud Observatory (ICO), established in February 2025 at Troll Station by the Norwegian Polar Institute and members of our team. SnøTroll will build on this foundation by deploying an advanced network of additional sensors—both ground-based and airborne—designed to fill critical observational gaps and address three key questions:
1) How does the complex surface of the escarpment region influence weather conditions?
2) Subsequently, how do these weather conditions impact cloud formation and snowfall?
3) Do current weather and climate models accurately represent these processes?
SnøTroll is strategically timed to align with Antarctica InSync, an internationally coordinated effort running from 2027 to 2030 to synchronise field observations across Antarctic stations and ship-based platforms. The ICO is the only year-round atmospheric observatory in the escarpment region, making SnøTroll’s measurements a vital contribution to this global campaign. Data from the wider Antarctica InSync effort will provide regional and large-scale atmospheric context for interpreting SnøTroll’s observations, helping to link escarpment processes to broader patterns in Antarctic climate and snowfall.
To maximise the impact of our work, SnøTroll will collaborate closely with the World Meteorological Organisation’s (WMO) Polar Coupled Analysis and Prediction for Services (PCAPS) initiative—a flagship of the WMO’s World Weather Research Programme. Through this partnership, our observations will be used to rigorously evaluate and improve the performance of forecast models. Being part of this global network will also maximise the impact of our work.
Beyond the science, SnøTroll is aims to take polar climate science beyond academic boundaries, creating a community and facilitating long-term impact. Through an overarching work package that includes outreach, storytelling, citizen science, and mentoring, we will bring Antarctic research into classrooms and homes across the UK, USA, Norway and beyond—sparking curiosity and encouraging the next generation of polar scientists.